DS Compute- Designing solutions for the future of computing

Quantum Computing is a highly disruptive technology that has the potential to completely change the way that people approach and use data centres and high-performance computing.

The step-change that quantum computing offers should not be understated- it has the potential to radically change the way that individuals use, work with and purchase computing infrastructure. This disruption to the status quo requires us to rethink how individuals and companies start, identify and deliver new solutions.

ORCA computing is a company at the leading edge of that market, with multiple projects underway to supply customers with their first ever quantum computer. However, for ORCA and both the rest of the market there is surprisingly little understanding about how customers really want to use quantum computers, and which steps they need to take to become successful at adopting this radical new technology.

This is critical to understand if those customers are to continue with this technology throughout its potentially long journey to widespread adoption.

Over the next 12 months, ORCA will be supplying a number of leading companies and institutions with their first ever quantum computer to be deployed between October 2022 and June 2023\. This supply provides a unique opportunity to observe the customer journey through the initial contact, installation, understanding-building and adoption of quantum computing.

Rather than only concerning technical specifications, this project will -- for the first time ever- be looking at that journey through a design and human lens.

Through a partnership between ORCA Computing and the design company the Alloy, the two companies will conduct interviews and site visits of ORCA's customers and use that to carry out a double-diamond process to determine the journey, challenges and opportunities of the users in this completely new field of technology. This will lead the project team to put forward highly desirable, design- centred new service, software and hardware products.

Quantum computing needn't just be about qubits, speeds and feeds. This project will look at the future of quantum from the human perspective. It will lead the way towards human value creation that will sustain the quantum computing's future for decades to come.